Teesside University and Flat Free Tyres Limited

To embed enabling advanced materials and manufacturing techniques to create innovative and performance enhancing components to improve the wheelchair product ranges for patients with profound disabilities.